HeatWave II

HeatWave combines an innovative application of fuel reforming applicable to the global on highway transport market, to generate syngas to improve overall engine efficiency. This novel system architecture deploys UK centric technological building blocks by which, as shown in the recently completed TSB funded feasibility study, a step change improvement in overall engine efficiency, at favourable cost benefits compared to competitor systems, could be acheived. The study showed that the potential benefit for the HeatWave approach could be a 5% fuel consumption benefit on heavy duty vehicles, at a reduced cost compared to competitor technologies.
HeatWave II will produce the next level of system validation to deliver a proof of concept demonstration of the technology. To deliver this validation, the programme has been proposed around three activities which answer key risks identified in the feasibility study: Develop refomer process, demonstrate at suitable scale; validate effect of reformate on engine performance through engine testing; develop vehicle systems